Monitoring and analysis solution for the safe and optimised exploitation of UK shale gas

This project aims to; i) assess the feasibility of a software solution for real time monitoring of shale gas exploitation for UK application and ii) develop a working prototype. The solution proposed will be applicable to all known sensor types and will collate/analyse data to provide safety and performance information for shale gas exploitation operations. No other similarly comprehensive system exists. The solution proposed will enable far better informed operational decisions to be made enhancing safety and performance of operation; critically it will also allow efficiencies to be realised – reducing the level of on surface equipment required, optimising extraction volumes, fine tuning extraction rates etc. Geomec has considerable experience of similar application in the wider oil and gas market globally, this experience will be utilised to inform this project. The solution to be developed is therefore highly innovative, has significant global commercial potential and will enable the development of a UK shale gas supply chain.